Nottingham Trent University and Allsee Technologies Limited

To develop the market around Digital Therapeutic Display Systems branded Vieunite(c). To launch a digital platform with sesnor embedded displays to promote health and wellbeing compatible with ethical Artificial Intelligence and digital health care protocols.